The University of Westminster and PLP Architecture International Limited KTP 25_26 R2

To create a scalable, modular housing system that sets a new benchmark for regenerative, low-carbon living. Using engineered timber and other bio-based materials, the project will deliver high-performance, adaptable homes that respond to changing needs, lower emissions, and strengthen local and international supply chains.